Creative Lifestyle

Creative Lifestyle CIC is a social enterprise which helps people tap into their creativity. We work with people who may be unemployed, may have left school with little or no qualifications and are currently living with the challenges of mental health. We have developed an intensive short program of training within which our beneficiaries can explore their creative options whether it be career driven or for practical home use.